Scaling limits for random walks in random conductances

Random walks on random conductances form a well-established class of motions in random environment that has already been investigated in depth. In the case where the conductances are bounded away from zero and infinity, it is well-known that the re-scaled walk converges to a Brownian motion. Out of this regime this model showcases "trapping phenomena", that is, a slow down in the walk due to the presence of small areas in the environment that behave atypically. In this case, the usual invariance principle does not hold anymore. Although this mechanism is now well identified, it is challenging to obtain, in the trapped regimes, functional scaling limits and other fine results (e.g. aging, quenched convergence). Carlo's project explores trapping phenomena for random walks in random environments and on random graphs. In particular, Carlo will investigate the relationship between the Bouchaud's Trap Model and random walks on random conductances in the trapped regimes.

The research work will start with an attempt to modify the existing result for the biased random walk in random conductances in dimension one from annealed to quenched, following the footsteps of the suggestion given by the authors of the first result (Q. Berger and M. Salvi, 2020). This means proving that, for almost every realisation of the environment, the law of the walk, conditional on the environment, converges to some (known) distribution. The second project will involve the unbiased walk in dimension one. Here, the research hypothesis is that the scaling factor and limit are equal to the ones that appear in the corresponding unbiased Bouchaud's Trap Model and that have been introduced by Fontes, Isopi and Newman in 2002. The analyses of these two models differ substantially depending on the presence or absence of a direction for the walk. In particular, intuitively, the biased walk does not backtrack "too much" eventually, making the number of visits to each trap finite. This fact is heavily used in the analysis of the biased walk and it is evidently not true for the unbiased case, therefore the techniques used for one do not translate to the other seamlessly.

This research is almost entirely theoretic and we do not expect to perform any data analysis, even simulations of these types of model have very limited usefulness and could eventually be performed just for explanatory purposes.

Potential impact
Combining specialised modelling techniques with complex data analysis in order to deliver prediction with quantified uncertainties lies at the heart of many of the major challenges facing UK industry and society over the next decades. Indeed, the recent Government Office for Science report "Computational Modelling, Technological Futures, 2018" specifies putting the UK at the forefront of the data revolution as one of their Grand Challenges.

The beneficiaries of our research portfolio will include a wide range of UK industrial sectors such as the pharmaceutical industry, risk consultancy, telecommunications and advanced materials, as well as government bodies, including the NHS, the Met Office and the Environment Agency.

Examples of current impactful projects pursued by students and in collaboration with stake-holders include:

- Using machine learning techniques to develop automated assessment of psoriatic arthritis from hand X-Rays, freeing up consultants' time (with the NHS).

- Uncertainty quantification for the Neutron Transport Equation improving nuclear reactor safety (co-funded by Wood).

- Optimising the resilience and self-configuration of communication networks with the help of random graph colouring problems (co-funded by BT).

- Risk quantification of failure cascades on oil platforms by using Bayesian networks to improve safety assessment for certification (co-funded by DNV-GL).

- Krylov regularisation in a Bayesian framework for low-resolution Nuclear Magnetic Resonance to assess properties of porous media for real-time exploration (co-funded by Schlumberger).

- Machine learning methods to untangle oceanographic sound data for a variety of goals in including the protection of wildlife in shipping lanes (with the Department of Physics).

Future committed partners for SAMBa 2.0 are: BT, Syngenta, Schlumberger, DNV GL, Wood, ONS, AstraZeneca, Roche, Diamond Light Source, GKN, NHS, NPL, Environment Agency, Novartis, Cytel, Mango, Moogsoft, Willis Towers Watson.

SAMBa's core mission is to train the next generation of academic and industrial researchers with the breadth and depth of skills necessary to address these challenges. SAMBa's most sustained impact will be through the contributions these researchers make over the longer term of their careers. To set the students up with the skills needed to maximise this impact, SAMBa has developed a bespoke training experience in collaboration with industry, at the heart of its activities. Integrative Think Tanks (ITTs) are week-long workshops in which industrial partners present high-level research challenges to students and academics. All participants work collaboratively to formulate mathematical
models and questions that address the challenges. These outputs are meaningful both to the non-academic partner, and as a mechanism for identifying mathematical topics which are suitable for PhD research. Through the co-ownership of collaboratively developed projects, SAMBa has the capacity to lead industry in capitalising on recent advances in mathematics. ITTs occur twice a year and excel in the process of problem distillation and formulation, resulting in an exemplary environment for developing impactful projects.

SAMBa's impact on the student experience will be profound, with training in a broad range of mathematical areas, in team working, in academic-industrial collaborations, and in developing skills in communicating with specialist and generalist audiences about their research. Experience with current SAMBa students has proven that these skills are highly prized: "The SAMBa approach was a great template for setting up a productive, creative and collaborative atmosphere. The commitment of the students in getting involved with unfamiliar areas of research and applying their experience towards producing solutions was very impressive." - Dr Mike Marsh, Space weather researcher, Met Office.